Developing a mathematical and computational framework for digital endocrinology

Hormones are biochemical messengers that are essential to maintain good health. In particular, the hormone cortisol helps protect our body from stressors by reducing inflammation and improving our metabolic, heart and brain function. Interestingly, cortisol levels are never constant, instead, they fluctuate throughout the day, sometimes in response to stressors. When we are not stressed, cortisol is secreted periodically with both an hourly and a daily rhythm. But when we get stressed, the body responds by rapidly secreting additional cortisol on top of these ‘basal’ rhythms. These dynamics are controlled by an endocrine system called the Hypothalamic-Pituitary-Adrenal (HPA) axis, which also works to restore ‘healthy’ hormonal rhythms after a stressor has ceased.
From an engineering perspective, the HPA axis can be thought of as a well-adapted dynamical system, one that is highly responsive to a wide range of stressors. However, whilst the body copes well with minor disruptions like skipping a meal or occasionally going to bed late, it finds it difficult to withstand long-term disruptions which can cause hormonal rhythms to become misaligned. This happens for example in shift workers (~15% of the UK workforce, 20-30% worldwide), whose imposed behavioural schedule carries major risks to health. Despite overnight shift work being one of the most common sources of stress, we don’t quite understand how the HPA axis becomes dys-regulated during this and other types of stressors that lead to adverse health outcomes.
My Fellowship proposal re-imagines this as a theoretical challenge. If we were able to mathematically understand and predict how certain stressors lead to hormonal rhythm misalignment, then we may be able to design strategies to prevent and reduce the health risks associated to such misalignment. The timing couldn’t be better: recently developed wearable devices such as U-RHYTHM now allow measuring daily hormonal rhythms without the need for blood. On the other hand, conventional wearables can simultaneously collect data from other body rhythms such as glucose, heartbeat, physical activity, and body temperature. These devices have been used to measure daily endocrine rhythms in hundreds of participants, including patients, in real life settings. Taking advantage of these existing human datasets that are unique in the world, I will analyse them using techniques from mathematical modelling, signal processing, statistics, and machine learning. My goals are to quantify variability in hormonal rhythms, determine what makes these rhythms robust to some stressors but fragile to others, and design computer algorithms that predict hormonal misalignment from non-invasive wearable device signals. Solving these challenges is crucial to bring endocrinology into the era of personalised medicine. Having prime access to these datasets, and in addition to my skills and experience modelling hormonal dynamics, I am now in an ideal position to address these challenges.
My long-term vision is digital endocrinology: personalised tools that support the prevention, diagnosis and management of endocrine conditions. This could take the form of an automated endocrine management system (e.g., a computer platform) for processing wearable and cortisol sensor data, smartphone interfaces, and automated drug delivery systems, for which we will require mathematical models and algorithms predicting dynamic adaptation to stressors. Ultimately, this interdisciplinary proposal will benefit patients, clinicians, and offer commercialisation opportunities, aligning well with UKRI’s strategic priority of transforming health, particularly toward remote (at home) healthcare applications that take advantage of mathematical and AI tools for wider societal benefit.